The University of Essex and WS Strategic Limited KTP 24_25 R2

To develop a novel Explainable AI (XAI) based support system, which will receive different information formats (free text, images, videos and acoustic signals), enabling a seamless experience of the conveyancing process.